Interactive music performance and teaching Game

We would like to create and develop a tool, built in a game engine, that can be used in the classroom, and at home, to teach and learn many aspects of music performance, creation and understanding. This tool will be immersive, content rich and user friendly so all abilities and age groups can use it.